Electrifieds Automated motor Range in Traction and Hydraulic systems (EARTH)

Electrified Automation has pioneered best-in-class electric motors, achieved through scalable automated manufacturing & patented motor design. Now, Project EARTH (**E**lectrifieds **A**utomated motor **Range** in **T**raction & **H**ydraulic systems) aims to expand offerings to ensure they are compatible with a range of integrated EDU components. The results from a successful Project EARTH will see substantial investment into manufacturing facilities and capabilities in the UK as Electrified continue to grow their presence in the off-highway market. The project will utilise a range of industry experts to advise on the strategy for both products but also to ensure the new facility will help Electrified with their net zero ambitions.